A Scalable AI Platform for Blood Service Demand Planning

"Successfully responding to the financial, social and operational challenges the healthcare sector faces, requires innovative use of data. Donated blood is a valuable, short shelf-life product that is essential to the global delivery of patient care. The management of the blood supply chain is extremely complex and as such it represents an excellent model on which to develop advanced healthcare supply chain tools. This project will use the supply of platelets in England as a test system to develop an artificial intelligence/machine learning based demand planning platform.

Working with NHSBT, the sole provider of blood components in England, Kortical will create a scalable AI demand planning platform which will deploy its automated machine learning environment, The Kore, to deliver advanced demand planning and benchmarking tools. These will enable the NHS to better manage its complex blood supply chain as well as leading to improved outcomes for patients who require a blood transfusion.

The project has unique access to data captured throughout the current blood supply chain and will lead to a product which has applications far beyond the collection and supply of blood to the NHS.

Deploying The Kore at the heart of the NHS strategic data platform, will unlock the rapid delivery of AI across the NHS and provide a reusable integrated AI and big data solution that can be rapidly deployed in organisations of any scale."